The Use of A Combined Clinical Symptom and Biomarker-Based Model to Predict Risk of Developing Reproductive Conditions and Fertility Potential.

Achieving a successful pregnancy requires a complex calculus of ovulation and menstrual cycles, lifestyle factors and stable hormone levels. A healthy reproductive cycle is reliant on precise synchronisation of all these variables. However, in almost 30% of all women, there is some varying degree of instability in the harmonisation of these factors that can cause a disruption to their reproductive cycle and lead to subsequent infertility.

Much of the data concerning the multifactorial variables involved in pregnancy, has predominantly been generated from small scale studies on a clinically diagnosed subfertile population. Consequently, there is a paucity of data available from females who are yet to attempt conception or who present with atypical symptomology.

These symptoms often overlap with those of other common conditions (e.g., heavy periods, irritable bowel syndrome or interstitial cystitis), making a differential diagnosis challenging in primary care. Moreover, current NICE guidelines for routine gynaecological evaluation in primary care limits laboratory tests and female hormone testing (biomarkers) and as a consequence of the current diagnostic framework diagnosis is often delayed, on average 6--12 years after initially presenting with symptoms.

A patient-completed, symptom-based care questionnaire designed to allow women to self-identify their own symptoms in combination with a more comprehensive biomarker panel could facilitate the initial discussions between patients and physicians, with the potential to reduce diagnostic delay and encourage earlier treatment.

The aim of this program of research is to develop a model of clinical prediction, based on both patient self-identified symptoms together with biometric information (hormones, reproductive and medical history). By applying this model to the wider population, we hope that each woman's own symptoms and biology can be used to indicate the potential risk to her fertility and reproductive health.